Continuous Processing of Rubber (CPR)

The continuous processing of previously crosslinked polymers to return them to a reusable
state. The crosslinking process is regarded as being irreversible. Based on a combination of
novel processing technologies, a prototype processing line is to be developed and tested on a
range of crosslinked rubber materials.
There is a significantly high economic and environmental cost to the traditional approach to
dealing with both post-industrial and post-consumer rubber waste. Addressing the former, the
rubber industry discards, on average, more than 10% of the materials it processes, usually as a
result of manufacturing processes such as injection moulding and stamping. With the
increasing costs of raw materials, process energy and environmental impact, the reuse of these
materials is highly desirable. Ideally all material wastage would be returned to the primary
material stream, as achieved in the glass, metal and plastics industries.
Post-consumer rubber is often linked to the problem of vehicle tyres. Although significant
progress has been made in developing technologies and processes to exploit these materials,
their economics remain marginal, often requiring subsidies to break even. As contamination
and material aging reduce the technical performance of such materials, they are commonly
restricted to low grade applications.
Following a series of proof-of-principle and proof-of-concept trials in which a combination of
technologies have been applied to a range of cured rubber materials, a prototype-scale line is
required to test post-industrial materials at rates of up to 250 kg/hr to prove the principle on
manufacturers’ production lines, ideally without the need for modification of their standard
processes.
Successful processing at this scale would lead to the development of 1 to 10 tonne/hour
production lines capable of meeting the economic and volume requirements of both postconsumer
and post-industrial material streams.